University of Stratclyde and William Grant & Sons Distillers Limited

To embed innovative project management processes/expertise; to enhance the capability to deliver strategic change projects; to deliver cost savings and to contribute to the professional body of knowledge on projectification.